Validation and Improvement of Probabilistic Seismic Hazard Analysis Models Using Precariously Balanced Rocks

My research focuses on sites of critical infrastructure in California to develop seismic fragility analysis and age dating techniques for fragile geologic structures. These data provide previously unavailable empirical data to validate and improve earthquake Probabilistic Seismic Hazard Analysis estimates by greatly reducing uncertainties